Overcoming Technical, Commercial and Regulatory Barriers for Integrating Low-GHG Solvents in Sustainable Medicine Manufacturing Supply Chains

Solvents play a crucial role in the medicine manufacturing process, including in the production of Active Pharmaceutical Ingredients (APIs) in life-changing therapies. But in this industry solvents cause an estimated 12.6 million tonnes of Co2 emissions each year (_Clean Technologies and Environmental Policy,_ 2021). While efforts to replace and reuse solvents have shown some benefit, the medicine manufacturing industry must now turn its attention to decarbonising the supply chain to reach its ambitious net zero targets.

This EOI-phase project will assemble a supply-chain consortium to identify and overcome barriers to integrating low-GHG solvents for sustainable medicine manufacturing. The overall aim will be to demonstrate how fossil-sourced solvents can be phased out, demonstrating significant GHG reduction/other environmental benefits. The outcome of this EOI-phase will be the preparation and submission of a high quality, co-written, Grand Challenges application (Summer 2025). To achieve this, four overlapping work packages will first map the supply chain for sustainable solvents for medicine manufacturing, then assemble a consortium of relevant parties following a supply-chain engagement event, then conduct in-depth barrier definition workshops with a defined consortium, and finally co-develop a collaborative proposal to make a strategic intervention in the decarbonisation of the medicine manufacturing supply chain.

The UK is in a strong position to overcome these sustainability challenges, boasting a mature pharmaceutical industry, innovative waste and biomass feedstock suppliers, world-leading expertise on green chemistry/renewable chemicals R&D, and active private investment. But the diverse organisations involved in the medicine manufacturing supply chain have not yet been brought together to identify and overcome barriers to scale up of sustainable solvents.